Birmingham City University and JCR Group Limited KTP 23_24 R5

To initiate a new paradigm in realism in virtual reality training, through AI generated interactive conversations, visual environments, and personalised learning scenarios. These will be perfectly matched to a trainee's requirements for soft skills. Subsequently, training will be significantly more effective and life-like in challenging workplace conversations, such as interviews.